Strings in curved spaces, integrability and duality

One of the important directions of current research in theoretical physics of fundamental interactions is the study of AdS/CFT duality involving strings in curved backgrounds and gauge theories. Integrability plays prominent role in making possible to solve such models. The project is aimed at finding new examples of integrable models describing string motion in curved spaces. It will be explored if strings on certain conifolds may be integrable. Possible connections to AdS/CFT and string dualities will be investigated. Another direction will be a study of tensionless limits of string models in various curved backgrounds. Tensionless limit of strings in AdS should be related to free adjoint conformal models at the boundary, with U(N) Maxwell model being an example.